De Montfort University and Fluid Science Limited KTP 24_25 R5

To use green chemistry techniques to develop a robust R&D life science capability within Fluid Science to manufacture and supply sustainable cancer compounds at affordable rates.